University of Plymouth and Yellow Hammer Brewing Limited KTP 21_22 R2

To optimise digital marketing processes and develop a digital marketing campaign for a new, healthier beer brand, targeting a health-conscious demographic, whilst increasing the online presence for their existing brands. This will enable continued innovation for the longer term by providing a roadmap for future digital innovations.